Novel technologies for on-farm measurement of greenhouse gas emissions

This project will focus on developing a novel solution to the challenge of managing greenhouse gas emissions in the UK farming sector. It will demonstrate the application of MIRICO Ltd's ORION gas sensor which can be used to measure emissions of greenhouse gases from farming activities, including methane, carbon dioxide and nitrous oxide. This exciting new technology will enable on-farm research into strategies to reduce the carbon footprint of farming and may eventually be deployed for use in commercial situations to monitor emissions for real-time decision making.